Integrated Modelling & Testing of Structures for Smarter Decisions

The goal of this project, which is a CASE award with Airbus, is to reduce costs through smarter integration of measurements and predictions based on computational models of asircraft structures and to improve the quality of decision-making associated with design and maintenance.

The research will build on recent work at the University of Liverpool on validation methodologies for computational solid mechanics models involving national labs, industrialists and universities from five countries. Previous work has established a validation procedure for simple structural elements based on strain field data acquired using camera-based systems, such as digital image correlation or thermoelastic stress analysis. Initial work in this new project will focus on applying this work to a simple aerospace component using existing measurement and predictions. Subsequent work will examine more complex elements, such as a bonded or riveted joint, and consider the minimum requirements for data collection in physical tests to provide a reliable validation of computational models. The effective use of statements describing model validity in decision-making will be considered, including updating the information contained in such statements as more data becomes available. In later stages of the research the transfer of validity through a modelling hierarchy from elemental components to complete systems will be investigated.

The main focus of the research will be the effective integration of data from computational mechanics models and tests involving experimental mechanics. An element of philosophy will be required in considering the nature and acquisition of knowledge from computational models.